Nanoconjugates for the detection of forensic residues

This research proposal builds on previous EPSRC funded work which focused on the fabrication of nanoparticles for the acquisition of forensic evidence. The goal here is to make simple metal and metal oxide nanoparticles that will be coated with biological molecules. These bio-molecules will specifically bind to residues in forensic evidence which will prove the presence or absence of illicit substances. The work programme combines end-user partners who will provide project focus in law enforcement and security fields.